Biogenic Carbon capture through SCWO - understanding geographical locations of feedstock and their relation to CCS facilities.

The UN through its 2020-2030 "decade of action" has highlighted desperate need to 1) reduce levels of CO2 in the atmosphere to avoid serious impacts on climate, 2) improve sustainability and reuse of materials across all areas of society. Organic materials (biological and synthetic) and wastes have huge potential to support this challenge. Organic materials combining carbon and inorganic materials (e.g., phosphates) are vital for global supply chains from the food we eat and the medicines we take, through to industrial chemicals and fuels.

While these materials are vital to the global economy, many are short-lived and their wastes contributed to ~10% of global CO2 emissions and 20% of methane, with components such as nutrients and pharmaceutical by-products causing increasing levels of environmental pollution (e.g., water pollution from synthetic hormones and eutrophication phosphates). As the global population continues to grow the need for these materials will only increase as will the associated environmental impacts. It is vital is to secure the supply of feedstocks required to efficiently produce such materials e.g., phosphates which are essential to produce fertilisers, and, due to intensive use, are a globally depleted resource past peak supply.

DTC has identified an important opportunity using its state-of-the-art technology to extract the carbon from these materials for millennial storage while destroying all associated pollutants and recovering inorganic elements (e.g., phosphorous) for recycling. DTC's technology can achieve this while generating its own energy from the process reactions making it energy neutral and without any chemical inputs. This means it can be deployed globally and is not restricted to areas with high levels of renewable energy unlike direct air capture (DAC) technologies. By extracting all the carbon from organic matters in a form that can be stored safely for millennia DTC also offers an important advantage over biobased approaches such as forestation where events such as climate change, pests and tree lifespan make the above ground stored carbon vulnerable to re-release.

To fully leverage the global potential of its technology DTC needs to understand the complex global network of industries and companies that produce these organic materials and relate this to potential CCS locations. This project will enable DTC to work with experts at Isle Utilities to understand this complex market and engage key stakeholders.; This will directly support DTC's development and scaling planning.